University of Northumbria at Newcastle and Multichem Limited

To embed increased ink technology know-how and product development capability to enable significant improvement of existing ranges and the creation of next generation 'greener' inks